The University of Liverpool and Marine Specialised Technology Limited

To introduce/embed hydrodynamic engineering capabilitites, contributing to the design of a small, low hydrodynamic drag, submersible marine craft for defence applications worldwide.